The University of Northampton And ACE Lifts Limited

To research, design, implement and embed an in-house mechanical design capability to manufacture an innovative, new range of energy efficient, green lifts.